OTTER - Optimisation of Train Traction Energy Reduction

This project will develop software and a railway driver training program that can improve driver performance and substantially reduce energy consumption and costs for rail operators. The project builds on 12 years of research carried out at the University of Birmingham into the optimisation of train operation and energy consumption. Reducing energy consumption delivers a cost benefit to train operators and reduces the environmental impact from rail transport.